Exploring novel and 'greener' processes to maximise value from fruit waste

A&R House (BCL) Ltd is a company based in SW England. We take and process, i.e. dry and separate, fruit waste prior to export to Europe and Asia for further extractions of valuable compounds.
A&R House (BCL) Ltd want to explore and experiment novel 'green' technologies to undertake extraction of valuable products in-house, with a view to maximise the value of each waste/feedstock material and to minimise waste streams from these processes - ideally achieving zero waste and finding a use for all products.
If successful, the exploitation of innovative solutions to generate valuable products from fruit waste should ensure A&R House (BCL) remain competitive in this global market, and generate revenues and growth in the UK.